Understanding current thinking around assessment of environmental impact and clinical trials regulation

Clinical trials are critical to the assessment of new health interventions and should be considered a fundamental part of routine health and social care. However, they also have a significant environmental footprint, including contributing to the 4-5% of greenhouse gas emissions resulting from global healthcare. This, in turn, contributes to anthropocentric climate change. According to the World Health Organisation, the climate crisis is considered the single biggest health threat facing humanity. We therefore need to reduce carbon emissions associated with clinical research as quickly as possible, not only as a matter of international priority, but also as a commitment to health.

Reducing the carbon emissions associated with clinical trials must be done in a way that is fast enough to help contribute to the mitigation of climate change, while at the same time, not discouraging innovation and scientific advancement. Initiatives are underway to consider and reduce the carbon footprint of healthcare pathways, new health interventions, and clinical trials, but voluntary uptake of such initiatives will not be sufficient to satisfy the speed of change required to halt or reverse the climate crisis. Furthermore, at present, significant uncertainty remains about what regulatory expectations could/should/potentially will be in this space, leading to confusion about what needs/will need to be measured, and how, to gain market approval. This will likely ultimately slow clinical trial innovation and the bringing of health interventions to market.

This innovative project will convene regulatory and clinical trials stakeholders involved in the design, conduct, funding, and regulatory approval of clinical trials and new healthcare interventions. Stakeholders will discuss what evidence base is needed to consider the carbon footprint of a clinical trial at a sponsor and regulatory level, whether and how we might accelerate innovation for carbon footprint reduction in clinical trials using a regulatory approach, and how we can do so without hampering innovation, scientific advancement, and the brining of health interventions to market.